Bridging funds for visitors at JBCA

Research at JBCA covers a wide range of areas in astrophysics including galactic, extragalactic and pulsar astronomy, as well as technology development. The money we request will be used to pay for external visitors to come to JBCA to work with the group.